Transreport Passenger Assist System

The Transreport Passenger Assist System is a technology that enables rail passengers with specific needs to request in advance, at station, and most importantly in-carriage, any assistance they may require in a sensitive and considerate manner with staff nearby receiving the requests on their smartphones, which then guides them to the passenger. If no staff are present in the vicinity, the technology automatically informs a central control system from where the appropriate assistance is arranged. For passengers, the system allows family and friends to monitor the location of the passenger throughout their journey with a ‘share my journey’ option. The system enables an immersive experience for those passengers with specific needs by allowing them to enjoy their train journey and in-vehicle environment through the knowledge of having a passenger assist system that is reliable and real-time, reducing anxiety and increasing confidence.